Optimisation of Crystal Design for Food Manufacturing

The UK imports large quantities of salt each year to address production needs.
The aim of this Study is to ascertain and trial steps within the Cornish Sea Salt Co. (CSS) production process to explore the application of Cornish Sea Salt in a number of market sectors.
This innovative Study will lead to clearly identifiable quality, taste, environmental and health benefits for UK manufacturers and consumers of their products and for the first time; reduce reliance on overseas salt imports.